The Lost Cottage: A Creative Exploration of Shifting Baselines Syndrome (SBS) and its Influence on Nature Writing from Britain and Ireland Since

The Lost Cottage: A Creative Exploration of Shifting

Baselines Syndrome (SBS) and its Influence on Nature

Writing from Britain and Ireland Since the Late 1700s